Automated Testing for Feed Management

This project will create a new technology module that will complement our other tech products in the Google Shopping sector. The module will enable retailers to rapidly, and at scale, appraise changes to their stock itinerary listings which will help them to maximise their products visibility and clicks they achieve in the Google Shopping environment.